RESTORE: Sustainable Remanufacturing solution with increased automation and recycled content in laser and plasma-based process.

Remanufacturing is critical for Circular Economies, extending product life, creating jobs and revenue streams, and reducing waste, energy consumption, and greenhouse gas emissions. The main challenges that need to be addressed for successful remanufacturing in an industrial value chain or, more appropriately, value cycle are related to process, design, and business models. To meet these challenges, RESTORE will offer sustainable by design remanufacturing process and materials along with supporting tools for digitalization of remanufacturing ecosystem or value chain. RESTORE is aiming to advance potential SoA cladding technologies including laser direct energy deposition, plasma transfer arc process for sustainable remanufacturing application. To increase the deposition rate for large scale applications, we are aiming to develop a novel hybrid process combining laser and PTA process. We are aiming to manufacture wire feedstock with recycled content and develop a wire feeding system coupled with auxiliary feeding system to transfer machining swarf/unused powder directly into the melt pool, this will pave the way to zero waste and low-cost remanufacturing technology. For digitalization, we are also aiming to develop RESTORE platform, which will offer digital technologies and tools, which are digital technologies to increase process automation, recipe book and simulation tools for product and process optimisation, decision support framework, ecoDESIGN framework, blockchain enabled digital product passport, digital marketplace, business model templates, and collaborative spaces that can help to facilitate and streamline the remanufacturing process, providing greater traceability, transparency, and efficiency. The digital collaborative space will bring all relevant actors of the remanufacturing domain under one umbrella to share data and leverage a decision support framework and supporting tool, guiding the optimal remanufacturing of industrial products and components.